Genetics and Genomics: Chickens and Culicoides midges

Technical abstract
We will initiate the first large-scale de novo genome sequencing project of biting midges, Culicoides spp. This complements ongoing work in the VBD programme. Culicoides are vectors for a number of important pathogens of livestock. The complete genome sequence of these species will be of global significance in creating an entirely new area for Culicoides research with the potential to develop novel control methodologies and elucidate areas such as vector competence that remain poorly understood. The genomic sequence of Culicoides will underpin advances in improving food security by protecting UK agriculture from these potentially catastrophic exotic animal diseases. IAH is the curator of a vital BBSRC resource - 7 inbred and 2 out-bred scientifically important, chicken lines. These lines are a key resource for the AID programme for the study of host-pathogen interactions, especially relating to susceptibility and resistance to disease. They are also available to other groups, providing access to data on other diverse traits, such as gut health and functionality. It is essential that the genetic integrity of the IAH chicken lines is monitored and maintained. Whilst continuing the traditionally microsatellite genotyping we will now be developing a new more comprehensive SNP genotyping method for flock monitoring.